Resituating EU Law

There is a lack of institutional imagination about what systems of governance might be available to the United Kingdom within or outside the European Union. Proponents of membership suggest only limited reforms if the Union is to survive in its current shape, the language of 'There IS No Alternative'. By contrast, proponents of exit imagine a world free of institutional and regulatory constraints, the world of Nirvana. If the former ignores that the Union is subject to continual legal change, the latter does not address the interdependence between the United Kingdom and the European Union that will continue to persist whatever the status of membership. The single market is likely to be at the centre piece of any relationship between the UK and the EU as It is seen as central by those who wish to remain in the Union and interdependence makes it the most likely relationship in the case of exit. Assessments of future relations have, therefore, to be built around this. There are two dimensions here. It is desirable, first, to see how much any single market between the United Kingdom and the Union would be overshadowed by the existing single market within the Union. Secondly, it is necessary to see what can be offered by a single market. To that end, this research compares the three most significant single markets in the world: the European Economic Area in Europe; ASEAN in South East Asia and Mercosur in South America. It looks at the issues most likely to be contentious in the referendum and the ones which will have to be addressed afterwards: the style, scope and intensity of government; how they affect national self-government and democratic participation and they deal with conflicts surrounding citizenship, immigration and social justice. This will allow a more differentiated debate across a wider array of issues about what is possible whilst being a member of the European Union and what would be the best realistic alternatives if exit occurred.

Potential impact
I see my research as being of value to four constituencies.

First, it will benefit British policy-makers in the United Kingdom: be these civil servants, MPs or think tanks. It is the first research which allows institutional alternatives to be compared to the status quo, whether the UK remains within or outside the Union. This will be central to considering renegotiation of EU law if the United Kingdom remains within the Union and important for negotiations in the event of exit in terms of considering alternate relations with the Union. It does this, furthermore, across axes that will be central to any relationship: depth of market integration, intensity of rule, style and scope of government, parliament-executive relations, questions of citizenship, and allocation of scarce public goods.

Secondly, it will be of benefit to NGOs and the wider public in the run up to the referendum. It provides a series of templates against which any government proposals can be assessed by these rather than, as is the case, assuming that it is otherwise a simple choice between the status quo, an exit with unlimited possibilities and risks. It should both open up issues that maybe should have been renegotiated and illustrate why certain claims were unrealistic.

Thirdly, it will be of interest to Brussels policy-makers. If there is currently an impulse for lighter forms of EU government, it will open up possibilities for reform of EU law by looking at alternate comparable institutional and legal regimes around the world and what they realise. In the event of British exit, questions of mutual commitment and trust will arise as the European Union does not wish a Swiss style arrangement. Brussels policy-makers will therefore be interested in developing alternatives to these which secure economic integration, mutual commitments and the interests of citizens. This research provides that.

Fourthly, I see it as being of interest to policy-makers outside Europe. ASEAN is considering how to move beyond its Economic Community in 2015 and Mercosur and the ANDEAN pact wish to merge into UNISUR. These organisations, as well as the multiplicity of free trade and investment arrangements emerging, have few templates against which to consider their institutional trajectories other than an early vision of the EU, and this is often seen as too distinctive to be helpful. My research will set out a range of possibilities which will allow for more differentiated assessment.